AIM-FORE : Adaptive Inter-Domain Models for Optimisation and Real-Time Evaluation

Specialised digital platforms to mediate and transform public-facing services such as healthcare, social care, smart cities, and education, are becoming one of fastest-growing tech sectors globally. A critical success factor for companies providing these platforms is the ability to rapidly optimise for each new customer domain to maximise signup, retention and response rates within the platform itself, and the impact on human behaviours, service improvements, and ultimately on the outcomes delivered by the service.

In the AIM-FORE project, ADI will use leading edge Machine Learning and analytics techniques, supported by the Leeds Institute for Data Analytics (LIDA), to create new models that span multiple data sets and start to experiment with how this knowledge can shorten the time to adapt our platforms to each new customer context.